Quantum quenches in fractional quantum hall systems

Topological phases attract tremendous attention in physics, by bringing abstract mathematical concepts into daylight in the form of integer or fractionally quantized and extremely robust responses. Advances in ultracold quantum gases have allowed for observing several topological phenomena in non-interacting systems for the first time in experiments, both in equilibrium and out-of-equilibrium settings such as following quantum quenches. Even though the investigation into out-of-equilibrium topological dynamics reveals new classification schemes, so far they remain to be restricted to single-particle physics. Being an intrinsically strongly correlated phenomena, fractional quantum Hall (FQH) states prove to be even more exotic. This project concerns the investigation of out-of-equilibrium responses of FQH states analytically and numerically following sudden quenches between topologically distinct correlated phases to study the emergence of correlations dynamically.